Recycled aerospace grade Ti-6Al-4V for structural applications in offshore renewable energy systems

EPSRC : Patrick Curran : EP/L016273/1

The UK and Canada have officially declared a climate emergency; clean energy production is vital in combatting climate change. Offshore wind proves a viable method of green energy production for the UK and Canada. Titanium alloys offer longer lasting structural materials than steels, but titanium is expensive. Recycling titanium from aerospace waste offers a cost effective and green source of high-performance materials. A novel recycling process called field assisted sintering technology, can easily recycle titanium. The combination of crashing waves and corrosive environment, damages offshore renewable-energy structures. In this project we investigate the effects that the marine environment has on the growth of cracks in the currently used steels and recycled titanium by bending the titanium and steel within a marine environment and measuring crack growth using innovative non-contact techniques like digital image correlation. We expect that the crack growth will be faster in the currently used steel than recycled titanium. This would mean that a wind turbine made from titanium would have a longer lifetime and produce more green energy, which could make it cost and energy effective.